Lubrication at the nanoscale, soft matter at interfaces, experimental physics

The goal of the PhD is to investigate the dynamic surface behavior of model and real lubricants under shear at the molecular level. Using a cutting-edge approach based on atomic force microscopy operated as a linear rheometer, quantitative viscoelasticity measurements can be conducted over a small number of lubricant molecules, locally and in a controlled manner. When complemented with high-resolution images, this approach enables a comprehensive understanding of the molecular-level dynamics underpinning the lubrication properties of a given liquid confined between solids. To date, this 'bottom-up' understanding of lubrication rheology is still in its infancy. The main objective of this PhD is to derive such an understanding of selected relevant industrial systems mimicking engine surfaces by exploiting this novel approach. Ultimately, the goal is to exploit the gained insights in order to explain their performance.
Four main sections are planned. The first section will set a reference and explore the role of the main experimental parameters (other than the liquid) so as to set a reference and establish the most relevant choice of system for the study. The second section will base itself on the results on the first sections to test the properties of different liquids and additives relevant to the industrial partner (BP). The third section will investigate the effect of pressure on the measured behaviour of the confined liquid. Finally, a last section will explore how results acquired in idealized systems (sections 1-3) deviate when measurements are conducted in systems closer to the reality of working lubrication surfaces.